N95 - FFP3 -Interchangeable Filter Cartridge Project

We are developing a N95/FFP3 full face mask for the medical profession and half face mask for the public as a superior solution to block particle transfer and protect the owner and those in close vicinity.

The main innovation will be a comfortable non marking face mask that is a cost-effective solution by offering a quick and easy replaceable filter to reduce costs to the consumer and reduce recycling needs -- thereby protecting the environment.

The full-face mask will be totally transparent visor to give perfect visibility without condensation. Viruses can be contracted through facial mucous membranes making eye protection a crucial part of transmission prevention especially for health care workers. This solution will also be available for the public.

The full mask and half mask will both incorporate a quick "Plug&Play" solution for the filter replacement. The filter will provide superior protection to block virus particles down to 1 nanometre in size.

Additionally, the half mask which is integrated in both solutions will be of a soft material that molds to the facial contours to offer enhanced comfort and sealing.